EPSRC Core Equipment 2020 - King's College London

We are requesting a suite of items aiming at strengthening our Engineering capabilities and support the development of King's research pipeline in Science ad Engineering. The 4 items requested underpin a wide range of research activity across out School of Biomedical Engineering, ad Physics and Engineering departments, and will benefit students from the EPSRC and MRC DTPs, EPSRC CDT in Smart Medical Imaging and King's funded CDTs. The items fulfil the call's goals of providing underpinning multi-user equipment (SEM, HPLC and SIE Video Capture) and Invest to Save (AFM Upgrade)